University of the West of England, Bristol and B-hive Innovations Limited

To investigate the gaseous constituents emitted by fresh produce (volatile headspace), initially in potatoes, towards development of a marketable solution for non-destructive, early detection of internal defects, to improve crop utilisation and reduce food waste.